The Rothamsted Long-Term Experiments including Sample Archive and e-RA database

Technical abstract
Between 1843 and 1856, nine field experiments were started at Rothamsted Research to study the nutrient requirements of the principle arable crops and a hay meadow. One experiment failed because of poor soil structure and crop diseases. The remaining eight experiments have continued, with appropriate modifications, until today. These are now known as the ‘Rothamsted Classical Experiments’. They are the oldest, continuous agronomic experiments in the world. Samples of crops, soils and fertilisers and manures applied to the experiments were retained and the resulting Sample Archive now comprises >300,000 samples. No other long-term experiments have such an archive. The Electronic Rothamsted Archive database, e-RA, brings the data from the Classical and other long-term experiments into an accessible and useable format. These three components comprise the proposed Long-Term Experiments, Sample Archive and e-RA database National Capability (in brief, the LTEs NC).

The objectives of this National Capability are to:

1. Maintain and manage the Long-Term Experiments, Sample Archive and eRA database such that they are of continuing and increasing use to the national and international research community and to Rothamsted staff in the study of the long-term sustainability of cropping systems.

2. To further develop the eRA database such that the LTEs, Archive and data are more visible and accessible to the research community.

Current uses of the LTEs NC, that will deliver research and economic impact, are the investigation of key traits in wheat for nitrogen and phosphorus use efficiency and grain quality and the ‘Metasoil/Terragenome’ and other genomic studies that are using soil from the Broadbalk and Park Grass experiments to explore microbial diversity and function. In particular, the ‘Terragenome’ project will obtain a large amount of metagenome sequence from a reference rhizosphere soil that can be of use to soil microbiologists around the world.